The University of Huddersfield and Advanced Actuators Limited KTP 23_24 R1

To develop advanced modular controller boards for actuator applications and the relevant in-house knowledge for both hardware and software development pertaining to these controller boards.